Fully Couple Ablation Model

Planetary re-entry is required to sustain very high heat loads when entering an atmosphere, Thermal Protection Systems (TPS) are required for such vehicles. The recent commercialisation efforts by the space community and redeveloped interest in space exploration has prompted for further development of TPS analysis tools. The aim of the project is to build a numerical model using a well-developed existing reactive flow CFD solver in the Mechanical Engineering Department and Imperial College's High Performance Computing facilities. Furthermore, the high speed wind tunnel facilities in Aeronautical Engineering Department can also be used to experimentally validate the numerical coupled model.